Genetic Microdevices Ltd

Genetic Microdevices Ltd has developed a revolutionary next generation device that analyses
biological samples such as DNA, RNA and proteins with ultra-high performance. The device
is based on a disposable plastic chip (CycloChipTM) that performs the analysis. Against
competitors, the technology has demonstrated 10x higher resolution, 270x higher throughput
and extremely high sensitivity to small biological samples.
We propose to build a CycloChipTM that performs parallel processing of four samples
concurrently. This Proof-of-Concept device will be the precursor for a massively parallel chip
that will make a substantial impact in high throughput biological analysis.
The CycloChipTM presents significant competitive advantages. These are leveraged further
by adding ultra-high throughput parallel sample processing. For example, the huge advantage
of the CycloChipTM in DNA sequencing is the very high read length for sequencing
individual DNA fragment templates. Our technology has a maximum read length that exceeds
1300 bases, while competing high throughput sequencers can only sequence up to
approximately 300 bases at a time. This means that our technology requires far less
computing power (minutes as opposed to days) to reconstitute entire genome sequences, when
operated in a massively parallel regime. Similar gains are also expected in high throughput
RNA and protein analysis.
The proposed device will enable ultra fast, cost effective, portable devices that will increase
the efficiency of NHS, help bring new drugs faster to the patient and enable diagnostic
devices for early identification of hereditary disease such as cancer. Therefore the proposed
funding is expected to leverage a revolutionary analytical concept into the massively parallel
analysis realm and help the UK medical device industry to establish a dominant global
position.